Global health policy and systems (ODA) Fellowship

This application is for Professor Clare Chandler to be a Senior Research Fellowship (SRF) in Global Health Policy & Systems based in the Foreign Commonwealth and Development Office's Global Health Team and Research and Evidence Directorate. As a Professor in Medical Anthropology at the London School of Hygiene & Tropical Medicine, she is an international leader in her field with deep specialist expertise in health care and technologies in low resource settings. Professor Chandler has the proven ability to provide long term strategic guidance, rapid insight, independent challenge and thought leadership. She is well positioned to guide policy and facilitate links into the global research community. Drawing on her background in anthropology and epidemiology, Professor Chandler will provide expertise in understanding existing research and its implications; identifying research needs; and connecting different domains. The SRF role will have an initial focus on the development and evaluation of accessible and affordable next generation health technologies to improve health outcomes in Low and Middle Income Countries, which is an area of direct specialty of Professor Chandler. In the role, Professor Chandler would expect to be flexible to respond rapidly to requests for evidence from in country and policy teams on a range of topics, drawing on her wide expertise and experience as well as her broad international and interdisciplinary networks. She is a strong communicator, with the ability to draw on evidence to provide strategic advice at a leadership level to guide policy directions, as well as to communicate to a range of other stakeholders across contexts and the general public. Her work is characterised by her strong collaborations in working in cross-cutting teams, producing high quality implementation research and ensuring equity, access and inclusion in research and development. In this SRF role, Professor Chandler would bring the best of science and social science into conversation with policy and programme decisions, as well as bringing the challenges and questions of policy into science and social science, enhancing the direction of UK research towards policy impact.